Investigating the genetic architecture of complex traits in Soay sheep

This project applies advanced quantitative genomic methods to investigate the genetic architecture of complex traits in a wild population of Soay sheep